A Continuous Culturing Device for use in Bacteriophage Evolution

With approximately 10 viral particles for every marine microbe in surface water, viral infection of bacterial cells plays a significant role in driving population structure and, in turn, is a fundamental component of global carbon biogeochemistry. The vast majority of marine bacteria and their viruses are extremely small and dilute. The co-evolutionary consequences thereof are poorly understood. For example, it was thought until recently that the size of ultra-small bacteria such as the ubiquitous Pelagibacter spp. enabled avoidance of viral infection through 'cryptic escape'. Yet, in 2013, this idea was proved false by the discovery of viruses infecting Pelagibacter, which dominate global oceans.
This project will investigate the coevolution of host and virus and how they are shaped by the biological and physical consequences of their sizes as well as by life in a marine environment.
The aim of this project is to investigate the co-evolutionary consequences of host / virus size and complex encounter patterns due to fluid flow in the ocean. To achieve this goal, the student will compare co-evolution of Pelagibacter and its virus with co-evolution of a range of host and virus pairs with varying size. Co-evolutionary adaptations will be investigated using single-cell genomic analysis and atomic force microscopy to visualise genotypic and phenotypic changes (focusing on cell-membrane adaptations), respectively, within the environmental single cell genomics facility at Plymouth Marine Laboratory.
In a second step, co-evolution experiments will be performed in a range of different fluidic environments. In particular, different scenarios of encounters of bacteria and virus in the ocean will be mimicked in the laboratory through the exquisite control of compartmentalised microfluidic environments. The theoretical considerations underlying this approach can be used to study the consequences of fluid flow on co-evolution theoretically if the student is interested.
While the focus of the work will be on experimental co-evolution, the project can contain a varying amount of technology development and theory work. Following a period of initial training, the student will thus be encouraged to develop the project design together with the supervisors.